What Works Centre for Wellbeing - Cross-cutting strand

Our aim is to enable policy-makers at all levels to target their decisions at improving the subjective wellbeing of their client group. The decision-makers we have in mind include those in central and local government, the NHS, schools, third sector organisations and private businesses. We shall do this partly through face-to-face interaction and partly through written analysis of evidence and new methods of policy evaluation.

Initial consultation

During the development phase, our first step will be a large, open event in October to which users are invited as well as members of other WWCW strands. We shall invite participants to say what they would hope for from us and we in turn will outline our proposed approach for comment. This 2-way flow will continue throughout the programme, on our website and face to face, with policy-makers raising important research issues and researchers responding.

Interaction with users

We propose five types of face-to-face interaction, all video recorded and made available online. The first is a series of one-day courses for users in different parts of Britain, covering all the main issues. The second is a weekly seminar in which (at alternate sessions) users are invited to present their problems and receive advice and support on their analyses. Third, we shall run four half-day workshops on the analysis and evaluation of longitudinal data and, fourth, three one-day courses on economic evaluation. Finally there will be a major 2-day conference co-organised with the OECD, at which we will present our manual on "wellbeing for policy-makers" - see below.

Synthesis of evidence and methods of evaluation

For policy-makers to aim at subjective wellbeing they need, first, an organised body of knowledge which tells them in a user-friendly way how different factors affect wellbeing. All effects have to be measured in a common currency which measures subjective wellbeing. At present such evidence using a common currency is scarce, but Britain is rich in cohort data which make it possible to look at the effect of all factors simultaneously using a common currency. We shall exploit these data, as well as synthesizing all the existing evidence.

Second policy-makers need a framework for analysing their own policy options, by using the above evidence plus the results of experiments, in order to identify their most cost-effective options. We shall therefore develop a new, alternative Green Book to that now used in the Treasury (where money is the measure of benefit) and we are discussing this with the Treasury. To illustrate the power of this approach we shall then apply it to new or ongoing experimental interventions in schools, home-visiting, adult personal development, the provision of NHS psychological therapy, and the prevention of loneliness in old age.

All this work will be put together in the manual on "wellbeing for policy-makers" which we shall present at the conference co-organised with the OECD, as our contribution to the work of the OECD Consortium of model-builders of wellbeing, for which we have been selected as the British component.

We believe passionately that a shift in the focus of decision-making is possible and that new evidence and frameworks of analysis exist which make this possible. The cross-cutting strand can provide invaluable leadership in this change, by providing an outstanding manual on evidence and decision analysis and by ongoing two-way interaction between researchers and decision-makers. This will surely lead to higher levels of wellbeing throughout our society.

More details are given in the Case for Support.

Potential impact
1. The beneficiaries we aim to interact with are
public sector organisations (central, local and NHS)
schools
third sector organisations
businesses
general public
other academics, whom we can tempt to work on wellbeing, and
other strands of the WWCW.

2. To build links and contacts at the concept and development phase, we shall hold a 1-day open event at LSE, at which we shall invite views as to what users need, and propose our own plans for meeting their needs (for open discussion). This two-way knowledge-exchange dialogue will continue throughout the project via our programme blog and website.

3. We shall then attempt to interact with users mainly face to face (or via videos) through

- 5 one-day courses in different locations.
- A weekly seminar at LSE where users will be invited (at alternate sessions) to present their problems and analyses and have feedback - with the aim of co-producing new knowledge.
- Four half-day workshops on cohort analysis.
- Three one-day courses on economic evaluation.
- A major international conference in London co-hosted with the OECD.

4. We shall also produce a user-friendly manual on the state of knowledge, providing ready access for decision-makers. We shall also undertake evaluation of a range of wellbeing-relevant interventions, using the new methodology that we propose for cost-effectiveness analysis.

Further detail is contained in the Case for Support and in Pathways to Impact.